SmartNet - Distributed Domestic Monitoring, Diagnostics and Control

SmartNet comprises the development and piloting of an integrated domestic energy system and internal environmental control platform. Based upon networked Bayesian learning software, real-time diagnostic analysis of energy equipment performance and internal building environment will facilitate optimised active equipment control according to specific household requirements. In addition to the huge wider market potential of such a service in both the new-build and retrofit contexts, specific niche markets (such as sheltered and assisited living) where households are particularly sensitive to high energy costs and poor environmental conditions are especially relevant. The additional potential of dynamic energy tariff control based energy demand is also very significant.